Wheel Research Voucher

The application of modern hydrodynamics to improve waterwheel design, just as the application of modern aerodynamics has allowed the improvement of windmill (wind turbine) design. To show the application of a mdern waterwheel will have less of an enviromental impact on our rivers whilst increasing electrical output.